Poikos - Pocket Body Measurement

Poikos provides body measurement services on a smartphone. This will be applied for health purposes in the near future. Cyber Security is key to securing the personal data of our clients, therefore we seek a Cyber Security voucher to help us protect this data, and to prepare for emergencies.